Programable DNA roadblocks using CRISPR-Cas complexes

To utilize CRISPR-Cas "interference" complexes, Cascade, Cas9 and Cpf1 as programmable blocks to DNA replication in vitro and in vivo. In the rotation, the complexes will be expressed to guide RNA to specificed targets in DNA and we will begin to determine if the complexes are effective at blocking DNA replication and/or gene transcription.